PWOimproveperformance

"At Fresh Nous one of the fundamental principles is to provide practical help to allow business owners focus on their core activities whilst ensuring they receive a real return on any investment.
We pride ourselves on being creative and excel in developing interesting, relevant content and solutions for clients which will reach their target audiences and convey the essence of their business throughout all media channels.
Our marketing approach offers brand development, customer insight, graphic design, website development, digital marketing, Social media management and search engine optimisation.
"